Advanced Technological Platform solving distribution in the licensing industry

Ship & Duck wishes to develop an extension to its Licensing Marketplace, currently
facilitating product development through the connection of Brand Owners, Designers and
Licensees (manufacturers) to encompass distribution, thus providing a comprehensive
solution from partner discovery, to crowdsourcing of novel product concepts, product
development and ultimately access to and exposure to retailers (“Buyers”). The licensing
industry is widely considered as a fragmented market (many potential partners for each
product category, and for each territory) dominated by a few massive actors (Disney,
Hollywood Studios…). As a result, this industry is hard to navigate for most brand owners,
products often lack innovation (with widespread “brand slapping”) and access to consumers
via retail is extremely complex.
Ship & Duck’s mission is to solve the pain points of this industry by connecting all licensing
professionals (Brand Owners, Designers, Licensees) through a unique digital marketplace,
which has been developed. We wish to extend this marketplace to retailers to cover the whole
value chain ("Buyers Showroom"), providing tremendous value to licensing professionals
(more distribution options, assessment of market opportunity of new products even before
launch…) and buyers (access to exclusive products, no intermediaries, etc…). The Buyers
Showroom will allow for intelligent matchmaking and dynamic pricing from real-time
telemetry and analytics-driven, predictive and stochastic algorithm to optimize value for the
partners.
The development of the Buyers Showroom will lower the barriers to entry to this industry,
allowing new companies, currently not able or not even considering licensing options because
of the inefficiencies of this market, to start implementing brand extension strategies with new
licensing partners, creating more choice for end user, increasing manufacturing, creating jobs
and generating business.